University of Exeter and Devon and Cornwall Police KTP 25_26 R1

To develop and embed digital twin models to improve police operational and management decision making, driving a cultural change in the use of management science and Artificial Intelligence within the Police force.